PassioneerMatch: Revolutionising Volunteer Matching

At Make Good Grow (MGG), we believe the challenge isn't finding passionate individuals eager to give back but keeping them engaged with diverse, meaningful opportunities. Many charities hesitate to seek support due to limited resources or fear of rejection.

Our solution, _PassioneerMatch_, is an innovative digital 'dating app' designed to transform how charities and volunteers connect. Described as a "Tinder for Charities," it enables charities to proactively find and engage business volunteers, or "Passioneers." This approach flips the traditional model, where volunteers search for charities, by empowering charities to reach out directly.

The platform offers an intuitive, interactive experience, leveraging cutting-edge matching algorithms and user-friendly design. Key features include skill and interest filtering, as well as restricted giving options, allowing Passioneers to support causes they are passionate about. This streamlines the process, making it faster and easier for volunteers to find fulfilling opportunities and for charities to secure the support they need.

Unlike the few traditional platforms available, which require users to sift through endless listings, PassioneerMatch provides curated suggestions for ideal matches. A thorough vetting process aligns charities' needs with volunteers' interests, creating impactful and sustainable connections for both parties.

**This project will have far-reaching benefits for the community:**

Faster Connections: By shortening the time it takes for charities and businesses to find each other, we aim to accelerate the delivery of vital services and ultimately maximise social impact.

Enhanced Accessibility: The platform will provide an easy-to-navigate space where charities can post their needs, and Passioneers can post what they are able to offer based on their timescale and values.

Enhances Creative Outreach: The app will enable creatives to thrive economically, and allow them to showcase their products and services to support charities, fostering valuable relationships. At MGG, we've seen projects initially done for free lead to further paid work, helping creatives build long-term connections while contributing to social good.

This app is more than just a tool; it is a creative digital experience that enhances collaboration in both the third sector and the creative sector. With its innovative approach, PassioneerMatch will revolutionise how volunteering opportunities are discovered and fulfilled, setting a new standard for digital engagement in the charity sector.